Alpha R3: Sea Change

The decarbonisation of the marine sector is likely to drive a substantial surge in national electrical demand. The sector has a critical role in UK economy and supporting island communities, but is also complex, with huge diversity across ports and their stakeholders.

Seeking to address this challenge, SeaChange will:

\*build a replicable, localised model for exploring energy transition scenarios for the sector and electricity network .

\*develop a tool to understand potential maritime energy demands and considerations for optimised network investment planning

\*investigate potential business models to facilitate the transition; and

\*consider regulatory implications for critical national infrastructure.